Developing a "microstructural fingerprint" of titanium alloys - metallurgy in the information age

The properties of the metallic materials that we rely on in almost every aspect of our lives are highly dependent on their microstructures. The patterns of grain and phase boundaries within the metals, the grain shapes and the distribution of defects within the material (such as stacking faults (2-dimensional), dislocations (1-d) and point defects (0-d)) are hugely important in determining these properties. Much of the complexity in modern engineering alloys in terms of composition and processing (the ingredients and steps of the alloy recipe) is a result of the need to achieve highly optimised properties for deployment in very challenging service environments.

It is therefore curious that we have no universally agreed language for describing material microstructure. Often, for example, a pattern of grains in a polycrystal might be described by no more than an average grain size and some measure of the grain shape. Clearly this misses most of the information inherent in the detailed microstructure. Modern high-resolution, high-throughput experimental characterisation equipment can generate detailed images of microstructure at a very high rate, but most of the information is effectively thrown away immediately: the raw data files are too big to handle (and often too big even to retain) and we lack a descriptive language for capturing the essence of the microstructure in detail.

This PhD project will begin to address this deficiency. You will work to develop a methodology in which the tools of computer vision and image analysis are used alongside machine learning methods to produce a "microstructural fingerprint" of an alloy system. The project is sponsored by Rolls-Royce and will take as an example material the Ti6/4 alloy used for fan blades in jet engines. This material has a rich microstructure, requiring description on multiple length scales. Furthermore, the microstructure directly influences several key performance characteristics and Rolls-Royce has available a large database of material and properties and performance data.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum